Algaebloom Seaweed Extracts

Algaebloom is based in Cardigan Bay, Wales. As a result of research carried out at the Institute of Biological, Earth and Rural sciences at Aberystwyth University, Algaebloom has developed a range of seaweed based products including a seaweed powder and a highly effective plant bio-stimulant. Algaebloom aims to become one of the UK’s leading seaweed harvesting companies and manufacturer of seaweed products. Through the award of an Innovation Voucher, Algaebloom can commission and outside, independent expert to carry out a biological survey of the current seaweed biomass in Cardigan Bay. This will allow Algaebloom to guarantee that sustainable practices are carried out and ensure that natural stocks of seaweed are properly maintained.